WISTERIA: toWards a meanIngful Sound-based inTERaction wIth plAnts

Plants respond to sound and generate sound, especially when experiencing stress; yet, we still know surprisingly little about the nature of plant-environment acoustic interaction. While it is evident that animals use sound to communicate, navigate, and respond to threats, the idea that plants might also produce or respond to sound has only recently gained increased attention. However, the physical mechanisms and ecological significance of these processes remain largely unknown.
This project addresses a fundamental and timely challenge: to understand how plants generate and perceive sound, and explain the role of sound in ecological interactions.
Advancing the nascent field of plant acoustics is only possible through an interdisciplinary approach where detailed modelling and experiments of acoustic sources and transmission pathways are concurrent with monitoring biological processes. The proposed research is the first study capturing the complete sound generation and reception cycle. It aims to establish a solid understanding of biological players and acoustic transduction mechanisms underpinning sounds in plants, as well as their interactions with microbial communities and pollination. A vital part of the developed knowledge base will be a credible evaluation of the capabilities and limitations of sound-based interactions with plants, including propagation ranges and detectability intensity thresholds in air and soil, considering the plant as a transmitter and as a sensor.
Focusing on three model crops—tomato, maize, and peas—this research has three objectives:

Understand how plants generate sound, particularly under stress conditions such as drought, nutrient deficit or temperature changes.
Investigate how plants respond to sound, including changes in physiology, volatile emissions, and microbial associations.
Examine how sound affects plant reproductive processes and ecological interactions, particularly in relation to pollinators.

To achieve these aims, the team will use a combination of experimental and modelling techniques, including controlled growth environments, rigorous acoustic measurements in advanced facilities, laser vibrometry, soil acoustic measurements, plant physiology, shotgun metagenomics, mass spectrometry, pollination experiments, mathematical modelling of sound propagation in plant tissues and soil and much more. All themes intertwine the disciplines of the project, integrating their modelling and experimental methods. This match offers the best chance to understand sound processes in plants and enable an informed use of this capability.
The potential benefits of this research are wide-ranging. In the short term, it will establish a new scientific foundation for understanding plant acoustics and their ecological roles and generate openly available, extensive, and credible datasets. It will pioneer sensing methodologies, signal processing workflows, and limits for acoustic sensing and sound-based interactions in plant-soil systems, serving as a catalyst for the field.
In the longer term, this project lays the pathway to non-invasive, field-applicable plant health monitoring systems based on sound. Such systems would be vital for early detection of crop stress, informed interventions and precision agriculture, helping farmers respond more effectively to climate-related challenges. Reciprocally, this project offers transformative benefits to acoustics by uncovering novel mechanisms of sound generation and sensing in plants, with the potential to inspire ultra-low-energy acoustic transducers, advance modelling of waves in complex nonlinear media, and help develop methods for detecting weak transients in noisy environments, translating into numerous engineering applications. Finally, understanding the effect of noise on plants and their reproductive processes will inform the design of low-noise engineering solutions and inform policy on noise, particularly for next-generation transport systems, to protect pollination from interference.